Computational personalisation and generation of health promoting hyperfoods using graph deep learning

Food is arguably one of the centerpieces of our lives and one of the determinants of our health and happiness. At the same time, its interaction with our body is a very complex system: we ingest thousands of biological active molecules that interact with each other, our metabolic processes, and gut microbiota, in a way that varies significantly across individuals. Due to an exponentially large number of combinations of the ingredients, their sourcing, processing, preparation, and preservation methods, it is virtually impossible to use traditional experimental approaches to
understand how nutrition affects our body, and most experiments take a reductionist approach considering one food item at a time. However, recent advances in AI technologies coupled with the explosive growth of large-scale multi-source ("-omics") data on food, drugs and diseases offers a unique opportunity to design foods and optimise food intake patterns to potentially promote individual's health and reduce the risk of developing complex diseases such as cancer. The goal of this project is, therefore, to build the algorithmic platform for computational molecular-level nutrition personalisation, recommendation, and generation. Our ambition is to generate personalised food recipes with complex combinations of food-based molecules with optimal balance of health-promoting, taste, and visual properties using a network-based approach to modeling food interactions with our body and the transformations it undergoes during cooking. The algorithmic core of our project is based on Geometric deep learning, a novel class of ML algorithms generalizing deep learning architectures to graph-structured data. Besides helping to solve an important and timely problem with high societal and economic impact, our project will lead to significantly advancing the state-of-the-art in deep learning on graphs and, specifically, generative graph neural networks.